The University of Warwick and Baker Hughes Energy Technology Limited KTP 22_23 R3

To develop multiphysics modelling tools, skills, and technology and apply them to novel pipeline design, reducing material and mass whilst maintaining performance and structural integrity.